Nottingham Trent University and Fujitsu Limited

To drive sustainable change in individual and team working practices through an enhanced change methodology, positively impacting organisational effectiveness, resilience and agility.